Model-building for flavour near the TeV scale

The main consideration in constructing a successor to the Standard Model has long been the problem of stability (naturalness) of the electroweak scale, giving rise to the supersymmetry and composite Higgs paradigms. While the non-observation (so far) of the expected new particles is puzzling, there is increasingly compelling indirect evidence for new particles in the 1-10 TeV range in a number of precision, flavour-physics measurements, of a kind that is not generically expected in the standard paradigms. The aim of this project is to construct viable theoretical mechanisms that give rise to the observed effects, while addressing the naturalness problem and the absence of the signals usually associated with it, and explore possible connections with other phenomena (e.g., dark matter and evolution of the early universe).